#Loop

#LOOP centres around the concept that at the end of their useful life, the materials held in buildings have a greater value than is currently attributed to them. Our solution is to document the type, quantity and recoverability of materials within a building to a new industry standard methodology. We then make this information available to interested parties through a new online materials trading portal, helping facilitate the creation of a new marketplace for the selected materials.